David vs. Goliath: An Array of Raspberry Pi's as a replacement to Servers

Raspberry Pi is a single-board computer compared to the desktops and servers available today. However, they are cheap and have a lower power requirement compared to the servers. As part of the Ph.D., Rachel will work on building an array of Raspberry Pis that can outperform a server's performance. Each Raspberry Pi might be wimpy. However, when combined into an array, the total amount of resources available is comparable to that of a server. The long-term plan is to place these arrays of Raspberry Pis at the edge to avoid the long trip to the datacenters located hundreds of miles away, thereby improving the latency. We will start by exploring which workloads can run efficiently on a Raspberry Pi. Upon identifying the workloads, Rachel will build single and distributed approaches to efficiently scale up and scale out the identified workloads on the Raspberry Pi array.